PINPOINT: Precision INdoor POsitioning INformation sysTem

"Geospatial analytics innovators and UK SME Cartographix seek to bring the wide ranging benefits of exterior mapping solutions inside through their novel offering - Precision INdoor POsitioning INformation sysTem (""PINPOINT""). Exploiting the ubiquity of existing infrastructure networks (predominantly WiFi and in-built smartphone sensors), advances in machine learning capabilities and open APIs, PINPOINT is designed to offer organisations a range of valuable cloud services currently inaccessible/unaffordable.

A 9 month feasibility study is sought to transform an initial concept formulation (TRL2) into a developed and customer-tested MVP (TRL5). The proposed multi-disciplinary project is intended to validate PINPOINT's technical/commercial potential and ascertain the optimum specifications for commercialisation, by way of developing and testing an MVP with a target customer. Outputs will be used to secure follow-on private investment, guide product refinement for developing a commercial offering and engage potential pilot partners."